20-BBSRC/NSF-BIO Quantum-enhanced long-range energy capture

Natural photosynthesis in major crop plants shows an overall efficiency of solar energy to biomass conversion of just 2-3%. There is great interest in improving this figure through genetic manipulation because global crop production must increase by an estimated 100-110% by 2050 to feed the projected 9-10 billion population. One option is to widen the spectral range of absorbed solar energy beyond the current limit of 720 nm. Because bacterial photosynthetic complexes use bacteriochlorophyll to absorb light in the 700-1050 nm region, synthetic biology could be used to augment plants with similar abilities. As a first step towards this goal, realising efficient energy transfer from the plant protein, LHCII, to the bacterial protein, RC-LH1, is crucial and will be furthered by the proposed work.

While the overall efficiency of photosynthesis is low, the initial steps exhibit high quantum efficiency as up to 95% of absorbed photons drive a charge separation event. Understanding how the organisation and interactions within the light-harvesting network achieve this efficiency, including the proposed, yet debated, role of quantum phenomena, would provide a blueprint for artificial light-harvesting devices. Recent observations in lithographically patterned systems of in- creased energy propagation and exciton-plasmon coupling to the substrate suggest that nanoscale interactions can be enhanced through the design of these photonic systems. Previous work has probed for quantum phenomena in LHCs, and found evidence of delocalised vibrational and vibronic coherences persisting for hundreds of femtoseconds. To date, such effects have been studied with sophisticated spectroscopic techniques, yet exclusively within isolated proteins. The extent to which quantum coherence may be enhanced by non-native conformations and interactions is an open question.

We propose to engineer these effects through non-native interactions within lithographically patterning arrays of LHCs and RCs, benchmarking them to near-native liposomal systems. Previously, such arrays were constructed from a single component and have only been interrogated with basic microscopic and spectroscopic methods to ensure their functionality. Here we will engender a step-change in our understanding by constructing more complex non-natural network architectures and interrogating them in unprecedented detail using the latest advanced 2D electronic and correlation spectroscopy and electron-tunnelling AFM methods. These efforts will progress biological understanding by providing mechanistic insight into the factors that promote quantum coherence at physiological temperatures and revealing the regimes where such behaviours enhance function.

Technical abstract
The early events of photosynthesis power most life on Earth. While the protein architecture involved varies with species, the general design is conserved; a network containing light-harvesting complexes (LHCs) absorbs and transfers energy to a reaction centre (RC) for charge separation. Remarkably, absorption to charge separation can occur with almost 100% quantum efficiency. Experimental observations of oscillations within the excited state manifold led to a body of theoretical work that suggested the high efficiency is, in part, due to quantum coherence. However, the measured oscillations have been increasingly assigned to vibronic coherences, and experimental evidence of quantum coherence or its role in light harvesting has been elusive. To date, experiments have all been performed on isolated LHCs and RCs, yet these proteins function natively within a network. Furthermore, non-native interactions introduced through lithography have been shown to enhance the properties of the LHC, including energy transport and oscillator strength from exciton-plasmon coupling. Thus, the behaviour within the native network as well as the ability of non-native interactions to impact this behaviour, including generating quantum coherence, have not been investigated.

We propose to examine the behavior through building networks of LHCs and RCs in two platforms, proteoliposomes, which are near-native spherical lipid bilayers with embedded proteins, and lithographic patterns, which are nanoarrays of proteins attached in specific geometries to a substrate. This two-pronged approach allows us to both understand the native system and how non-native interactions can enhance function. Through bottom up construction, we will identify the behavior of individual proteins in these environments, how their interactions drive emergent properties, and whether non-native combinations, such as mixed plant and bacterial proteins, can maintain energy transport and charge separation.